iCASE PhD Studentship on Ethics and Artificial Intelligence: Privacy in private spaces (EPSRC and Dyson)

Privacy is a major ethical concern in the development and application of AI and UK parliamentary committees have called for more inclusive approaches to addressing privacy, e.g. privacy by design approaches in the responsible development and application of AI. To achieve this goal, innovative companies need to understand what levels of privacy are desirable, particularly when AI is intended to be used in people's homes which are traditionally private spaces. This project will examine privacy in private spaces and the ways in which people manage tensions between risks and benefits related to privacy in their own homes. It will also explore how publics form opinions on AI-powered smart home devices and identify research methods to better understand how emerging technologies impact social norms.